Critical investigation of how innovation in data gathering, processing and communication can support Local Authorities’ building portfolio challenge

_Our feasibility study will critically investigate how_ _innovation in data gathering, processing and communication can_ _enhance Local Authority stock typologies, creating robust decarbonisation pathways to the_ _building portfolio challenge. The study is_ _distinctly people centric with a focus on meaningful engagement with Residents and Supply Chain stakeholders. The study focuses on sites within the City of Wolverhampton Council's portfolio._